Neural mechanisms of depth estimation from motion parallax

The visual system seamlessly processes visual information to parse the spatial organisation of visual scenes. While the world and our perception of it are three-dimensional, the images formed by our eyes are two-dimensional. The missing depth information must be estimated by neuronal circuits within the visual system using a variety of cues, including binocular cues, which depend on vision in both eyes, and monocular cues, which rely on information available to one eye. While neural circuit mechanisms underlying depth estimation from binocular disparity - the difference between images formed by the two eyes - have been studied extensively, much less is known about mechanisms supporting monocular depth perception. An important but poorly understood monocular depth cue is motion parallax - the apparent movement of objects within the visual scene resulting from movement of the observer.

Previous work has demonstrated that many animals, including rodents have an innate capacity for depth perception that does not depend on binocular vision but likely relies on visual motion that animals experience as they move to explore their environment1. This ability relies on the visual cortex, suggesting that this region acts as a part of a circuit for estimation of depth from motion parallax2. Our preliminary results using calcium imaging in mice navigating in virtual reality (VR) demonstrate that neurons in the mouse primary visual cortex are highly selective for the depth of visual cues from motion parallax. This selectivity emerges as the result of integration of visual motion signals and top-down modulation encoding the animals' speed of locomotion. These result raise new questions about where in the visual system this depth selectivity arises, how it is transformed across the visual cortical hierarchy, and how it relates to neuronal responses under naturalistic conditions in freely moving animals. To address these questions, this project will use multiphoton imaging and electrophysiological recordings in virtual reality environments and during free exploration to determine how locomotion and visual motion signals are integrated in different stages across the visual pathway.

This research will advance our understanding of how animals process visual signals as they actively explore their environment and identify the neuronal mechanisms that enable them to estimate depth using motion parallax. As experiments in visual physiology have traditional relied on recordings in head-fixed animals, understanding how visual responses during head fixation relate to those during free exploration will have a wider impact by helping the interpretation of results of other researchers using head-restrained animals and virtual reality environments to study vision.

Over the last decade, the mouse visual cortex has emerged as one of the key models of cortical function, with large-scale efforts dedicated to characterising its cell type composition and connectivity3-6. However, our understanding of how these circuits support vision under naturalistic conditions remains limited. Therefore, revealing the computations carried out by visual cortical circuits in mice exploring three-dimensional environments will help explain the function of the circuits identified by these projects.